Wing Design, Manufacture and Assembly (WDMA)

Airbus is running a strategic programme called ‘Wing of the Future’ as part of the UK Aerospace Technology Institute funding initiative. The overall aim is to secure a robust set of innovative technologies at the integrated wing-level and an industrial capability to deploy those concepts in order to ensure Airbus’ programme needs related to wing can be satisfied over the next twenty years.
‘Wing Design, Manufacture and Assembly’ WDMA is a key project within the Wing of the Future Programme and will focus on the development of wing-box structural concept and build solutions which are able to satisfy the requirements for very high production-rates and low costs which are essential to meet the business-case for future products.
In conjunction with other projects within the Wing of the Future collaborative framework, WDMA will be organised in three key phases, each of approximately two years duration.
WDMA includes a number of critical wing technology streams for Airbus including design, optimisation and innovative manufacturing processes for a future wing configuration. The project is supported by a selection of strategic partners from respected research and industrial fields.